New chemicals to block new biological mechanism to treat parasitic diseases

New chemicals designed and made that block new biological mechanisms for treating parasitic diseases. The new chemicals make use of unexploited biological mechanisms to devise new drugs for parasitic diseases such as malaria and other neglected diseases.